Use of nano MIPS to extract valuable compounds from waste streams

Molecularly Imprinted Polymers (MIPs) have been proven for a range of applications including affinity purification. MIP Diagnostics using a revolutionary manufacturing process have developed nano-MIPs. This proprietary method enables much more refined MIPs based products including affinity chromatography media for separation of high value compounds. This proof of concept project aims to demonstrate the potential of this technology beyond the analytical scale though the isolation of glucosamine from a food processors co-product stream. The compound choice is based on a recognised customer need, the availability of a novel source (mushroom stalk) and builds on the recent success with nano-MIPs in high sensitivity glucosamine assays. The proposed project is to demonstrate the capability of nano MIPs as an emerging technology in the isolation of high value chemicals from waste food streams. The project will specifically explore the use of nano MIPs as a way to bring to market a UK sourced, vegan, sustainable, natural healthcare supplement suitable for all.